Certain Indexes:- Project ADSOR

This project proposes a novel research apparatus, where none currently exists, to bring both
automation and multiple arenas to a novel methodology for Spontaneous Object Recognition
(SOR) by collaboration between a UK university and UK scientific instruments company. The
apparatus will significantly reduce both the time required and the number of subjects and
costs. Results will be scored automatically, removing subjective judgement and facilitating
computer-based analysis.
Neurological ailments have grown in prevalence, with aging populations inherently
susceptible. Development of new therapies requires more efficient, lower cost methodologies,
brought to clinical use in shorter times and with greater economy of research funds.
Alzheimer’s Disease (AzD) is increasingly prevalent in an aging population, particularly
afflicting women. Anxiety disorders (AD) include post-traumatic stress disorder (PTSD) and
obsessive–compulsive disorder (OCD).
Research of episodic memory (EM) has an emerging role in AzD and AD using SOR for
investigation of brain function and Phase 0 pre-clinical studies for medicines.
Scientific experimentation needs to be robust and reproducible, however pharmaceutical
companies (Pharma) have reduced investment in research for neurological therapies due
problems of irreproducibility of data in problematic methodologies, impairing the drug
discovery process.
SOR has been extensively published in academic research, however the prevailing current
methodology has several disadvantages:-
The procedure is slow, manual in operation with one procedure per day, is time consuming
and costly, with no standardisation of apparatus or procedure, results is also problematic and
can typically show significant variance, often to the extent of a lack of repeatability.
The prevailing methodology prevents investigation of some potentially useful novel
compounds due to their short time of stability.